Addressing ecosystem mapping challenges using machine learning and remote sensing.

To address the urgent biodiversity crisis there is a need for timely information about ecological communities and their dynamics (spatially and temporally). Traditionally, delivering such information has relied heavily on field-based surveying. Whilst remotely-sensed spatial data and machine learning have proven valuable for ecological research and developing nature-based solutions, these approaches have yet to fulfil statutory ecological mapping requirements.

The broad goal of this PhD is to investigate the use of these exciting and rapidly developing approaches for mapping habitats, vegetation community composition and structure. Using the results of those workflows, the successful candidate will then explore whether information about biodiversity of natural and semi-natural ecosystems can be inferred. This project will collate existing spatial data on habitats in the UK derived from ground-based surveys, and national open-source remote sensing datasets, to feed into machine learning pipelines, to investigate their potential to contribute to the production of maps that are routinely used in ecological consultancy and conservation. If new workflows can deliver useful outputs, this could improve substantially the efficiency of habitat mapping which currently relies on expensive and time-consuming field surveys. The project will also contribute to the development of tools for assessing changes in biodiversity in relation to habitat creation and restoration projects.

The project is a collaboration between the UKRI CDT in Environmental Intelligence at the University of Exeter and RSK Biocensus, a sector-leading and forward-thinking ecology and sustainability consultancy. RSK Biocensus will provide supporting technical knowledge in ecology, spatial data management and environmental mapping, and opportunities for the student to gain experience working in a commercial consultancy environment, including participating in the collection of data in the field.